ICARUS: Integrated, Connected, Automated, Real-Time Urban Simulation

Vivacity is already a leading provider of sensor and signal control systems for transport infrastructure. This project will expand on the art of the possible with simulation, unlocking the potential for deeper integration between simulation and sensor data, greatly improving accuracy, calibration and modelling capabilities.